Ozone for High Level Decontamination and Sterilisation of Medical Single Use Devices

The current grant will allow Anacail Ltd to validate a product concept by building a proof of principle machine which can sterilize single use medical devices, and simultaneously pack them in a sealed primary pack, at point of manufacture. The technology is based on ozone, a naturally occurring allotrope of oxygen, which, once the sterilization is complete, decays back into native oxygen. This renders the technology environmentally benign. The technology is novel in leveraging Anacail IP around ozone generation and a non-flammable gas composition, which avoids the use of pure oxygen for ozone generation. The market need for such a device is the common requirement across all medical devices and healthcare devices for sterility. Traditional techniques such as radiation or ethylene oxide are either damaging to materials, or can leave toxic residues on devices. The increasing sophistication of modern medical and healthcare devices in terms of advanced materials and surface treatments and the integration of electronics and optics, exacerbates these drawbacks. The benefit to society for this technology is to reduce the incidence of healthcare acquired infections.